Commercial exploitation of novel biofertilisers for increased soil health

Nitrogen is the most frequently limiting nutrient for plant growth, so farmers regularly apply it in the form of chemical fertilisers to sustain crop productivity.

But fertiliser prices are now **3-5x more expensive** than a year ago, because of a series of events never seen before (Russian invasion, supply chain disruption, COVID-19, ...), forcing farmers to cut back down application. This will inevitably lower their outputs, and impact consumer food prices.

Plus, the production of nitrogen fertilisers, from natural gas, is unsustainable as it globally consumes 2% of fossil fuels and generates 2% of greenhouse gas emissions, thereby substantially contributing to climate warming.

Even worse, up to 70% of the applied product does not reach the plants, making this process not only highly ineffective but also costly: the resulting environmental (eutrophication, soil degradation) and health damages cost farmers £0.7bn per year and tax-payers £3.5 billion per year in the UK alone.

Meanwhile, organic farmers struggle to provide sufficient nitrogen to their crops and consequently suffer a substantial yield gap (40% on average) that:

1\. Dis-incentivises further organic farm conversion despite a growing domestic demand

2\. Indirectly causes greenhouse gas emissions due to land use change, resulting in overall greater emissions than conventional farming (Smith et al, 2019).

All in all, farmers are now, more than ever, **desperate to find new alternatives**.

NouriSol develops fertilisers that harness the power of microorganisms already present in UK farmers' soils: we isolate the most efficient algae from their fields to produce slow-release fertilisers that minimise nutrient loss into the environment.

Our products capture both nitrogen and carbon from the atmosphere. We already know that it can replace both organic and chemical fertilisers.

Now, we have identified a new opportunity to market our product for improvement of soil health. Importantly, this can be achieved at a lower dosage, thereby as the **cost will be more palatable to customers**. This study will provide critical data to rationally optimise our product and adapt our marketing for this new commercial opportunity. Implementation of the new strategy would also contribute to improving UK soil health, estimated to cost £1.2bn/year and, a key challenge to future UK food self-sufficiency.